Aquagami - redefining disposable drinking water packaging for the airline industry

Aquagami is a collapsible, single use water bottle made of paper, folded using origami techniques. It's initial use case would be for the commercial air travel industry, to replace plastic water bottles bought at airports and provided at mealtimes on-board an aircraft. It is both recyclable and compostable.

On a single long haul flight, approximately 600 bottles of waste plastic is produced. Bottles are rarely segregated and recycled as cabin crew are short of time, and are under pressure to off-board and on-board the next round of passengers. This situation is repeated on thousands of flights each day, 365 days a year, and this is not even taking into account short haul flights, where at least 1 bottle is served per passenger per flight. This results in enormous tonnes of plastic waste per year.

With an expected rise in air travel, and simultaneously, the extreme climate crisis our planet is facing, pressure is being placed on airlines to make step changes in making the travel journey less harmful, and more green.

Your travel journey only lasted a few hours or days, so why should your used water bottles remain on the planet for the next 400 years?